Localgov Childcare Market Resilience Platform (post-COVID-19)

**Vision:**

Famiio's long-term vision is to help deliver a UK family information ecosystem that matches the public's technological expectations (that have grown from modern tools provided by companies like Amazon, Booking.com and Expedia) whilst ensuring the delivery and data sits within the trusted governance of local authorities on behalf of citizens.

**Key objectives:**

To make this happen, we must first address the immediate shortfall in UK localgov data infrastructure. Like so many other areas, COVID-19 is exposing cracks and challenges in our society and supply chains, and both Childcare and localgov data infrastructure are no exceptions. Austerity's impact on LA technology innovation has meant we are ill-prepared to manage service markets and deliver fast-changing information in an efficient manner when needed, as we have seen with the coronavirus.

**Main areas of focus:**

Famiio will address this need for resilience by developing an innovative Childcare Market Management tool as part of a wider ecosystem, focusing on:

1. **Enabling LAs** to access and share daily availability of Childcare places in their area and across LA borders.
2. **Supporting LAs and Childcare providers** by linking provider care management systems, LA systems and Regulator systems. This will increase market data available to LA Childcare managers and Family Information Services (FIS's), as well as Central Government.
3. **Empowering parents and key workers** to self-serve available Childcare, make informed choices and meet unique needs so that key worker services can be maintained and the wider workforce can access Childcare and return to work post-COVID.
4. **Joining-up legacy LA systems** to provide a low-cost, effective cross-border market network, compliant with new National Open Service Data Standards.

**Innovation:**

Famiio's long-term roadmap includes twenty unique platform innovations, covering data permissions, case management, automated data quality, emerging technology application (ML & AI), etc. This will build on this early market management project, which is focused on establishing novel data infrastructure. We will be better placed then to address economic damage caused by COVID-19 and improve UK resilience for the future, at a fraction of the cost of most national technology initiatives.

**Long-term goals:**

* Increase national take-up of childcare, particularly a) 30-hour free childcare for 3-4 yr-olds, b) informal childcare (particularly for flexible or unsociable hours), c) out-of-hours/emergency childcare.
* Increase social mobility (parents able to return to work through easily-discoverable childcare availability).
* Reduce child poverty (parents able to earn more through better access to childcare).
* Increase national productivity/GDP (more parents in work).
* Reduce unemployment.

**Extension for Impact**

An extension to funding at this time enables Famiio to push forward with engagement of LAs in order to get the Platform to market faster. This will in turn enable more LAs to trial this expansion to current capability, join up legacy systems and help parents find childcare in a post-COVID environment. With this funding, Famiio will:
1. **Expand early engagement** to 30 LAs, establishing a route to market that maps out Beta testing and early adoption, as well as securing early revenue for sustainability and continued investment in this innovation.
2. **Integrate with daily Ofsted data** by meeting required CoCo standards through a collaboration with one or more LA partner.
3. **Deliver additional features** from the platform roadmap, enabling engaged LAs to connect or replace legacy systems sooner and Famiio to better demonstrate the maturity of the platform over the course of 2021.